Bio-Synergy DNA & Epigenetics

Having created the world's first truly personalised solution to living a better life by utilising our award-winning supplements & DNA kit/app\*, is to become the world's leading brand in personalised nutrition and wellbeing.